The role of digital technology in social networks and wellbeing of unaccompanied young refugees

Last year, the UK received 5,152 applications for asylum from unaccompanied children: children under 18 who arrived seeking asylum without a parent or legal guardian to care for them. We refer to this small but vulnerable group as UCYP: Unaccompanied Children and Young People. Their vulnerability is underscored by reports that many UCYP who were housed in hotels since July 2021 have gone missing. Research has also repeatedly found poor mental health among UCYP, often linked to post-migration factors. There is an urgent need for a deeper understanding of the day-to-day lives of UCYP, and to improve their welfare and reduce risks of harm.

Critical to this is understanding how UCYP engage with digital technology. Excessive screen time and social media use are affecting mental health of current youth, and young refugees increasingly use digital technology: it is a key tool to meet their needs during their flight, and to support them to establish and maintain social connections and integrate in their new country. However, it also exposes them to risks.

Investigating the digital worlds of UCYP is important in examining safeguarding risks, but it is also crucial to investigate how their engagement with digital tools relates to their sense of belonging, social integration and wellbeing. This understanding will enable those responsible for their care to better support and safeguard their wellbeing. We will investigate this in a multidisciplinary, participatory mixed methods project. The research takes place throughout the UK, and adopts a longitudinal approach so that social networks and wellbeing of UCYP can be tracked over time. It addresses the following questions:

How do UCYP in the UK engage with and experience digital technology, and how does this change over time and across context and place?
How does UCYP's engagement with the digital world link to their social networks (online, offline, in the UK, and elsewhere), their sense of belonging, social risks, and their wellbeing?
How can services and stakeholders better support and protect wellbeing of UCYP while they navigate the intersection of child protection and immigration control in an increasingly digital world?
The project uses a participatory mixed methods design: we collaborate with organisations supporting UCYP, and four UCYP will have pivotal roles in all stages of the research process as co-researchers, with the Project Leads and Research and Innovation Associate (RIA) providing training and support throughout. Data collection consists of:

Life mapping interviews with UCYP in Brighton and Manchester (N = 20) to gain biographical and visual information about how UCYP use digital technology over time, and how this links to their social connections and their wellbeing in various stages in their lives (links to RQ1);
A longitudinal online survey of 200 UCYP throughout the UK, available in multiple languages, to measure relationships between variables such as their digital technology use, online/offline social capital, sense of belonging, and wellbeing (links to RQ2);
Six group workshops with 15 UCYP each, in Brighton and Manchester, where UCYP will discuss their own experiences, reflect on and add to the findings of the above, and discuss dissemination (links to RQ3)
The UK Home Office, Refugee Council, British Red Cross, organisations supporting UCYP, and academics are represented on an Advisory Group to advise on the research, and ensure the widest dissemination and impact. The project will finish with a policy-focused conference.